Formation and evolution of Globular Clusters

Currently, I am using the simulations from the First Billion years (FiBY) Project to look into the formation and evolution of Globular Clusters. I am using local universe observations of Globular Clusters to refine a set of criteria which can be used to identify them and proto-globulars in the simulations. Once candidates have been identified I then study their global and average properties in order to compare with current theories about their formation and evolution as well as finding properties that could be observed at high redshift. The future aim will be to look into the formation of Intermediate Mass Black Holes and to determine whether Globular Clusters could potentially host them.